The James Hutton Institute and Edward Vinson Limited KTP 21_22 R3

To develop novel tools for more efficient marker-assisted breeding in octoploid plant species; accelerating improved cultivar release of commercial fruit varieties.